Digital Twin for the Aircraft Lifecycle

Clearly define the concept of Digital Twin within the scope of a commercial Aircraft industry including concept, design, manufacture, operational life and end of life. Identifying synergies with other industries as well as the hot spots of specifics to this industrial scenario.
Examine the different "view" requirements of each of the actors who will access the twin in the terms of use scenarios and the data supporting these, along with the perceiver advantages to each player. This will include the update/concurrency of the data need in addition to the data itself.
Identify new and emerging technologies that support the Digital Twin concept, mapping these to a system view to determine levels of coverage. This will also need to include the interconnections of such systems.
Create a context of the data lifecycle to support the different "views" including the time and configuration factors as well as the captures of unplanned aspects for example concessions, Focusing on one source of truth.
Build a view on what level this could be achieved on the existing Airbus aircraft infrastructure for both aircraft in build and service today.
Build a view on the greenfield system to create the ideal solution, with consideration clearly made for the challenges of maintaining ICT with products of very long lifecycle for example obsolescence avoidance and the flexibility to embrace new technologies as the emerge.